Sustainable Wellbeing Experience Tool

Mental illness already costs UK employers billions every year, and employee wellbeing is at risk of becoming a follow-on epidemic after the COVID crisis. Individuals, organisations and society as a whole would suffer.

There are plenty of employee wellbeing apps, but they universally miss the opportunity to involve their users in their communities and according to the NHS this is one of the best things we can do for our wellbeing. As a result people can find it difficult to find what's right for them, whether that's volunteering, a physical activity, a group activity or something else.

Do IT is the only nationwide platform connecting people to do good things in their communities. Centre for Thriving Places is a leader in wellbeing measurement science. Together we plan to develop a sustainable wellbeing experience tool on the Do IT platform that will transform how users connect and find things to do.

It will be good for individuals, good for organisations, good for society and good for the environment.

While we will initially target the employee wellbeing market in the UK, our solution also has applications in local and central government, and overseas.